Telecom wavelength high-repetition-rate quantum light source

For numerous emerging quantum technologies, including those in the communication, photonic computing, microscopy and sensing fields, a high-quality source of quantum light is a critical enabling component. Semiconductor quantum dots have been shown to be exceptional single photon sources in the near infra-red, but a high performance commercial source operating directly in the telecommunications c-band (1530-1565nm), and therefore compatible with existing fibre networks, has yet to be demonstrated. In this project, the consortium's goal is to develop a complete field-deployable prototype using quantum dots for the efficient generation of single photons directly in the telecommunications c-band.

We will achieve this by leveraging Aegiq's expertise to develop fiber-packaged, deterministic sources emitting at 1530-1565nm and capable of operation at up to GHz repetition rates. In parallel, Menhir Photonics and Université de Neuchâtel's Laboratoire Temps-Fréquence (LTF) will develop a tailored picosecond laser to optically trigger the single photon source, with underlying engineering principles of rugged, reliable and scalable operation. The prototype system will be completed with compact pulse shaping and efficient spectral filtering systems developed within the project.

Project TelQuant will support the development of a new collaborative partnership between Aegiq and Menhir Photonics, while building upon an existing fruitful collaboration between Menhir Photonics and LTF at Université de Neuchâtel. The bilateral consortium envisages significant future commercial growth through the development of products and services for the burgeoning quantum technologies sector.